Liverpool John Moores University and Beverston Engineering Limited KTP 22_23 R5

To develop new methodologies based on data mining of planning and real-time manufacturing data to forecast critical lead times, reduce cost, inform costing and pricing, and improve quality.